Dynamics of mean gain and variance analysis

Technical abstract
The proposed research in quantitative genetics is concerned with genetic change (?G) and associated risks, such as introducing genetic diseases, related to the rate of inbreeding (?F). The approach taken will be to exploit the concept of a long-term genetic contribution of an ancestor that has been largely developed in our laboratory. It has provided a unifying concept and provided solutions to many long-standing genetic problems. The issues addressed will be: near-random mating where the benefits of mating will be combined into two weighted components corresponding to prospective and retrospective actions; improved operational tools (including markers) that exploit the results from the near random mating; linked gene flow to underpin improved linkage disequilibrium methods; and improved predictions for non-random mating and exponential contribution models.